Philosophy in Rehearsal, 1950-1980

This project concerns itself with the changing relation(s) between theatrical and philosophical
praxes, 1950-1980, to show how the theatrical rehearsal emerges as a mode of philosophical
inquiry across a number of traditions in European and Anglo-American thought (broadly construed).
While a dependence on the theatre as a figural and/or metaphorical resource and, more generally, its conceptual importance to post-war philosophy is coming to be increasingly well-charted (Pucher 2010; Boundas and Olkowski 1994; Cull 2009; Fisher and Gotman 2019), this project makes the first attempt to examine the 'theatrical turn in theory' at the level of praxis. It will focus on the emergence of more formally 'theatrical' philosophical practices, in which philosophical production is closely identified with processes of theatrical production, newly conceived as both philosophical method and technique of thought. Running counter to conceptions of this period as one which understands philosophical thought as a semiological and/or poetic procedure bound to the text of philosophy, this project attempts to recover a parallel history of material and/or embodied practices of philosophical thinking, as they emerge from rehearsal rooms in New York, London, Paris and Berlin